Atomic Processes for Magnetic Fusion Plasmas: Dielectronic Recombination of the Tungsten Isonuclear Sequence

Magnetic fusion is under intense study through-out the world as a safe and clean energy source for the future.
Present day machines include JET in the UK and ASDEX in Germany, while the next step machine ITER is
currently under construction in France.

The state of matter in these machines --- the distribution of temperature and density, chemical composition,
flow velocities --- can be determined through diagnostic analysis of observational data in which models,
incorporating the full physics of the object, confront the observations.
This information is fundamental for our understanding of the behaviour of magnetic fusion plasmas
and key to harnessing them, e.g. via the proposed DEMO demonstration power plant.

Collisions of electrons with atoms, ions and molecules play a fundamental role in characterizing
magnetic fusion plasmas. The important fole of tungsten in present (JET/ASDEX) and future (ITER)
machines is a challenge for atomic physics and modelling based upon it.

We propose a series of calculations which are essential to reliably model and interpret observations
from these plasmas. We will also carry-out such modelling applicable to the present day machines.

Potential impact
The International effort to develop magnetic fusion as a safe, reliable and environmentally
friendly source of energy will be a key beneficiary of this work. Magnetic fusion laboratories
around the world (including JET/Culham in the UK) and especially the flagship ITER program at
Cadarache in France, make use of spectroscopic diagnostics to maximize their control of the plasma.
The atomic data that we produce will be incorporated into the main fusion modelling package, viz.
the Atomic Data and Analysis Structure (ADAS), used by these laboratories. The illustrative
tungsten modelling that we will carry-out directly confronts on-going experiments at JET and ASDEX
on the roadmap to ITER.
ADAS was and is developed and maintained by researchers at the University of Strathclyde.